IHV - Intelligent Heating & Ventilation

UT's has developed an intelligent air brick (AirEx) that measures temperature & humidity and regulates airflow accordingly by opening/closing embedded air-vents using IoT-enabled algorithms. By replacing existing air bricks, AirEx is proven to deliver a 10-15% reduction on energy bills whilst maintaining indoor air-exchange. AirEx has thus far been optimised for energy efficiency, but we now want to build on its capabilities as an indoor air quality (IAQ) management system. For this project, we therefore want to integrate AirEx into an existing smart-heating control system to develop the first retrofittable smart-heating and ventilation control system ("IVH" - Intelligent Heating & Ventilation") to optimise heating efficiency whilst maintaining air-exchange to improve IAQ. Phase 1 will enable us to design an integrated system with a technology partner and to develop a plan for a Phase 2 trial in conjunction with at least one key customer.